Autonomous Agricultural Robotics Platform

The aim of this project is to develop a robot that is suited to 21st century farming. Our Robot will be autonomous, efficient, affordable, flexible and powerful. With a standard three-point-hitch and Agricultural PTO, our robot will be compatible with traditional farming tools as well as 3rd party apps and implements developed by others. Technology is hard to predict, but with a standardised platform we hope our product will be prepared to perform a broad range of future tasks such as crop analysis, picking, weeding and spraying. Our project will involve the design, calibration and testing of the robot ready for commercialization and 3rd party collaborator involvement.